Investigating the therapeutic potential of newly identified gene targets using stem cell models of human neurodegenerative disease

Alzheimer's disease (AD), Parkinson's disease (PD), and Huntington's disease (HD)) are characterised by abnormal protein
metabolism1, 2 and mitochondrial impairment and dysfunction also accrues with age in these diseases3. We have used an in
vitro model that recapitulates the damage to mitochondria that occurs during neurodegenerative illnesses to carry out a highthroughput
screen of 7500 genes. We have recently completed a secondary screen and identified thirty druggable genes
(can be pharmacologically manipulated) whose role in neurodegenerative disease we wish to investigate further. These
genes fall into three broad classes, those that regulate: protein degradation pathways; free radical levels; DNA repair and
transcription.
Outline:
Therapeutic targets will be characterised and their therapeutic potential assessed in collaboration with Takeda UK using
human neuronal cells derived from the induced pluripotent stem cells (IPSC) of patients. We already have IPS cells from
patients carrying G51D, A53T and AST18 (triplication) mutations synuclein gene. Other human disease models are now
available and in addition we have established pharmacological, lentiviral, molecular and biochemical assays5, 6.
Translational focus:
There is very strong translational focus, by the end of the PhD genes that can be targeted to mediate neuroprotection would
have been characterised. Furthermore, senior scientists at Takeda Cambridge will support the student and it is hoped that
pharmacological compounds that can manipulate specific gens/ signalling pathways will be available.
PhD training:
This project offers a unique opportunity for the student to learn molecular (e.g. lentiviral construction, cloning, siRNA/miRNA
mediated gene knockdown, qPCR) imaging (confocal, fluorescent microscopy), biochemical (measurements of proteins,
RNA and DNA, assays of mitochondrial function) and stem cell biology (culturing of neurons derived from human IPS cells
carrying autosomal dominant mutations in genes implicated in Parkinson's disease). In addition they will collaborate with an
industrial partner and gain insight into a drug development program. The student may also gain experience of using genomic
analyses7 and will assess the therapeutic and regenerative potential of the compounds in models of Alzheimer's and
Parkinson's disease.